The heroic rulers of archaic and classical Greece

It is generally assumed that the so-called age of the tyrants ended in the sixth century, and that legitimate personal rule had died out in most cities by the middle of the fifth century in the heartland of Greece. Furthermore it is also often argued (as most recently by Paul Cartledge in his Ancient Greek Political Thought and Practice, Cambridge, 2009) that the trajectory of developments in Greek politics and political thought were towards rule by the people, of which the most complete form was Athenian democracy. In contrast to this received view, this project will ask new questions about the nature of personal rule in archaic and classical Greece, what its relationship was to power and authority, what the ideologies of ruling were, and what the relationship of personal rule was to the rule of law in order to show that not only personal rule, but an heroic ideology of ruling, persisted throughout the archaic and classical period and provided the background for the Hellenistic kingdoms.\n\nThis project ranges broadly across Greek history and political thought from the early archaic period to the fourth century and beyond (suggesting links with the Hellenistic and Roman worlds), as well as relevant fields within political theory and social anthropology, and draws on comparative examples from medieval Europe and the Near East. The basic methodology is the evaluation of primary sources set properly within the appropriate scholarly and critical frameworks, but this project will also apply a radical new hypothesis about the nature of rule and ruling in archaic and classical Greece in order to interrogate the evidence. As a result, this monograph will amount to a major study which challenges the orthodox views and will create a new understanding of both political processes and the development of political thought in archaic and classical Greece.

Potential impact
Public lectures proposed for British Museum and Royal Albert Memorial Museum (Exeter)\nTalks to be given for school children at Exeter Cathedral School and St Peter's High School\nArticles to be published in Omnibus (a magazine for school students studying classics) and BBC History Magazine